The Function of Wnt Signalling during Human Embryonic Stem Cell Self-renewal and Neural Differentiation.

Technical abstract
Wnts are a family of glycoproteins that can regulate cell fate decisions and play important roles during embryogenesis. Several lines of evidence suggest that Wnt signalling is involved in the regulation of self-renewal and neural differentiation of human embryonic stem (hES) cells. However, little is known about the underlying molecular mechanism. This project aims to characterise in detail the level and the timing of Wnt signalling in undifferentiated human embryonic stem cells and during their neural differentiation using a fluorescent protein-Wnt reporter system as well as by examining the phosphorylation status of -catenin and Dishevelled proteins which are key transducers of the Wnt signals. To address the functional significance of Wnt pathway during the self-renewal of human embryonic stem cells, both the endogenous Wnt pathway activity and the impact of graded activation of Wnt signalling on the pluripotency, the growth condition and the differentiation potential of hES cells will be analysed. This will inform us the safe range of Wnt activity in undifferentiated human embryonic stem cells and the consequence of mis-regulation of Wnt signalling. To explore the roles Wnt signalling during neurogenesis, the dynamic regulation of Wnt pathway activities will be monitored throughout the course of induced neural differentiation. Moreover, through cell sorting according to the fluorescence of the Wnt reporter, I will collect cells at the window when peak Wnt activity occurs and identify the Wnt pathway members responsible for that. To confirm the functional importance of Wnt signalling during neurogenesis, I will use RNA interference to knock-down the highly expressed Wnt pathway members to examine the effect on neural differentiation. Finally, I will introduce a red fluorescence protein-Wnt reporter into genetically modified hES cells carrying a neural tissue-specific enhancer driving the expression of GFP and select different population of cells according to their colour of fluorescence and perform microarray to identify signalling pathways that may interact with Wnt signalling during hES cell neural differentiation. The research proposed in this study will shed important insights on the function of Wnt signalling in human embryonic stem cells and during their neurogenesis. They will also provide valuable information for the development of regenerative medicine for transplantation therapy in neurodegenerative disorders such as Alzheimer‘s and Parkinson‘s diseases.